Novel clinical integration system for doctors and GPs

The proposed external help will allow us to ensure our novel product development, implementation, online strategy, medical regulations and protectable IP is externally assessed and verified to maximise our continuing success. In the course of our research and discussions with specialists we discovered significant market gaps and would like to investigate our options in depth. We would like to employ a knowledgeable adviser to study and recommend IP protection practices related to our platform.